Professional rental/hire portal for arts SMEs and individuals

We will create and launch a web platform that allows artists and arts organisations to catalogue, display and hire their underutilised stock to other professional artists and companies.